Smuggling, Wrecking and Coastal Deprivation in the South West of England, 1750-1850.

This thesis will explore the extent to which smuggling and wrecking were a response to social deprivation in the coastal communities of Devon, Cornwall and the Isles of Scilly between 1750 and 1850. By adopting a quantitative approach, this study will both establish the levels of deprivation experienced and will determine whether the more impoverished communities had a greater engagement with these illicit acts. It will contribute to a growing historiography on maritime, social and economic history that is adopting wider social sciences to explain how coastal communities were being enticed into these illicit acts. This research will make an important contribution to the study of coastal communities as it considers collective communal acts alongside questions of economic opportunity and material impoverishment. At a time when regional inequality is ever more central to contemporary political discourse, there is a great need to investigate the longevity of deprivation within these coastal communities. Moreover, this study will assess the extent to which this deprivation created widespread resistance. Existing studies allude to how a regional study on Devon and Cornwall would advance understandings of how maritime based resistance was largely driven by the economic and social conditions of coastal communities. This data will be located within the local archives and museums that possess detailed accounts of the areas. Following this assessment, a wide scale analysis of revenue officer records, letters, and Coastguard orders whilst specialist archives seen in Plymouth, Falmouth and National Archives would provide evidence of these acts.